DIGIHUMAN

DIGIHUMAN is a 24 month industrial research project to research, develop and demonstrate new ways for creative professionals to create realistic virtual animated humans at higher quality and more cost effectively, for the burgeoning VR/AR content market and also traditional uses in movies, TV, video games, education, fashion, social, architecture etc. The immersive nature of VR/AR and higher resolution displays is driving the demand for more believable virtual humans to support the suspension of disbelief. The partnership brings together Europe's largest Visual Effects company (Double Negative) and a world leading specialist in physics simulation for Character Effects and video games (Numerion Software). The research project will deliver a set of technical software solutions that address the need for higher quality, more efficient, virtual human production that can be used by Double Negative to be more competitive in their VFX and Animated film production and by Numerion for new products that it can market worldwide.